DRIVE (Design in Realtime Immersive Virtual Environments) - Gravity Sketch Limited

"The UK must continually innovate to stay at the forefront of automotive design. There is an opportunity to improve the automotive design process, as its currently inefficient, expensive and time-consuming. This ambitious Industrial Research project lead by UK-based, micro-SME Gravity Sketch, will develop DRIVE a platform allowing automotive designers and engineers to collaborate in real-time, immersive co-creation to produce high resolution industry-grade CAD data. DRIVE will allow rapid growth/scale-up of Gravity Sketch to deliver significant economic benefits to the UK economy and UK automotive and creative industries.

DRIVE will conduct sophisticated R&D to prototype and prove viability of a platform to allow quicker automotive design cycles. This project has been meticulously planned for maximum innovation, commercial potential, UK-wide impacts and value-for-money. DRIVE will address market needs and support the UK to remain at the forefront of automotive design."